Eco-evolutionary dynamics in network-structured populations

Models of evolution in network-structured populations
represented by evolutionary graph theory use a particular class
of ecological dynamics based on coupled birth and death
processes. This enables a discrete-time structure to be
implemented and is very effective where evolutionary and
ecological timescales are separable. However, this coupling is
unrealistic from a fundamental ecological perspective and
causes problems when the timescales cannot be
separated. The goal of this research is to develop evolutionary
dynamics models with realistic underpinning ecological
dynamics in network-structured populations. This also build on
competition dynamics models developed in epidemic and
ecological modelling The development of this framework will
provide insights into scenarios in which evolutionary and
ecological timescales overlap such as in pathogen evolution.